Using Positive Simulation Training to improve predictions about the future in depression

Depression is a debilitating condition that causes immense psychological distress to those who experience it. Depression also has profoundly negative effects on many other aspects of everyday living, including physical health, educational attainment, and employment status. Understanding the causes of depression and developing interventions to treat it will, therefore, have significant benefits both for individuals and for society. Previous research has shown that depression is associated with a negative thinking style, whereby individuals hold negative views about themselves, the world, and the future. Recent research has indicated that holding negative views about the future is one of the main factors in causing and maintaining depressive episodes. The research we propose builds on our previous findings that views about the future can be made less negative by an intervention we have termed "Positive Simulation Training". In our previous research, participants were presented with a range of potential life events, 15 positive (e.g., people will admire you) and 15 negative (e.g., someone close to you will reject you). For each event, participants predicted how likely it was to occur in the future, how much control they thought they had over it, and how important it would be to them. They then took part in the Positive Simulation Training task in which they were instructed to mentally simulate a series of positive future events as vividly as possible in response to cue words/phrases that appeared on a computer screen. A control group took part in a neutral visualisation task in which they were instructed to imagine neutral scenes (e.g. the layout of their local shopping centre) as vividly as possible. Participants were then presented with a second set of potential life events and asked to rate them for likelihood of occurrence, control, and importance. We found that Positive Simulation Training led to improvements in participants' expectations about the future events, compared to the neutral visualisation task. Positive future events were rated as more likely to occur and negative events less likely, and individuals rated themselves as having more control over both positive and negative future events. These effects were observed in both depressed and non-depressed individuals. We now wish to build on these preliminary findings and establish whether Positive Simulation Training can be used to treat other negative future biases that have been observed in depression. The questions we plan to address include the following:

1. Can Positive Simulation Training lead to more positive views about future events that are personally important to the participants?
2. Can Positive Simulation Training lead to more positive views about how future events will make one feel?
3. Can Positive Simulation Training enhance beliefs about the likelihood of achieving personal goals?
4. Can Positive Simulation Training improve implicit (unconscious) beliefs about the likelihood of future events? This is important because it has been shown that implicit beliefs have a powerful effect on behaviour.
5. Can Positive Simulation Training enhance more general feelings of optimism about the future?

Our eventual aim is to develop an intervention based on Positive Simulation Training that will support recovery from depression by reducing the effects of negative thoughts about the future.

Potential impact
The main beneficiaries of the proposed research will be individuals who experience, or who are at risk of experiencing, depressive symptomology. As discussed in the Case for Support, research has shown that depression is associated with a negative thinking style, whereby individuals hold negative views about themselves, the world, and the future, with negative views about the future being one of the main factors in causing and maintaining depressive episodes. The main aim of the proposal is to develop an intervention based on Positive Simulation Training that will support recovery from depression by reducing the effects of negative thoughts about the future.

The proposed research will also be of benefit to clinical and health professionals who work with individuals with depression. One of the most effective forms of intervention for the treatment of depression is Cognitive Behavioural Therapy (CBT). The proposed research is predicated on cognitive models of depression and draws on research into the cognitive psychology of future thinking. This conceptual overlap means that the findings of the proposed research will be easily accommodated into cognitive-based interventions such as CBT.

More generally, the proposed research has the potential to be of benefit to society. As discussed in the Case for Support, depression has negative impacts on physical health, mortality rates, educational attainment, and employment status. Any successful intervention for depression has clear potential for considerable economic and social benefits.